POWERING ARTISTIC AND CULTURAL ENTREPRENEURSHIP TO DRIVE THE CLIMATE TRANSITION

PACESETTERS responds to the abstract challenge of the climate transitions by shifting from a model of entrepreneurship based on individual, short-term incentives to one that is driven by co-agency and new capacities to act together in sustainable ways. It does so by examining the concrete circumstances, investigating possible support mechanisms and stress-testing instruments that enable art and culture, creativity and heritage to drive the climate transition. Therefore, PACESETTERS will set out to: -Create knowledge from collaborative research to keep pace with the transition -Propose and test creative business models to set the pace of the transition - Assess strategies of valorisation to push the pace of the transition This approach will identify and analyse advanced practices that run transversally across the cultural and creative sectors; contextualise the outcomes of co-research in real-world laboratories for social imagination; further develop and promote the preliminary results of experiments in iterative support and evaluation frames. The PACESETTERS approach centres on inclusion, participation and iteration in order ensure that gender equity and diversity inform it at every step and on every level. The result will be a critical evaluation and all-encompassing demonstration of the actual potentials of the CCIs to drive the climate transition while systematically analysing their impact on micro-, meso- and macro-level: -Understanding the climate transition as a triple transition: green, digital and inclusive -Innovating aPACESETTERS responds to the abstract challenge of the climate transitions by shifting from a model of entrepreneurship based on individual, short-term incentives to one that is driven by co-agency and new capacities to act together. It does so by examining the concrete circumstances, investigating possible support mechanisms and stress-testing instruments that enable art and culture, creativity and heritage to drive the climate transition.